i-MOVE (Internet of Moving Objects and Vehicles Ecosystem)

The i-MOVE project will create an IoT ecosystem for transport focusing on urban "congestion
corridors" to provide new services and applications from a scalable and interoperable information hub
at the AIMES cloud computing campus in Liverpool. i-MOVE will use data from local traffic systems,
mobile cells, the Highways Agency, social media and transport services to create a Transport
Applications Store where new products and business models will be developed for freight, public and
private transport.
By addressing congestion and disruption, the value proposition for the ecosystem will be enhanced
and will create a sustainable facility and services. The demonstrator will, in Phase 1, geographically
focus upon Port access, commuter journeys and private vehicle routes on Merseyside and
subsequently scale to other UK cities.